Operational Support at Reach enabled through Mixed Reality

There is increasing maturity of, and demand for, Mixed Reality (MR) capability to support defence functions offering genuine potential for digital transformation, address challenges within the support chain and deliver operational efficiencies.

This project will demonstrate the value of a singular agnostic MR platform delivered as a service that is deployable across MoD communications frameworks. It will enable the deployment of MR environments to enhance the effectiveness of support at reach for operational deployments.

The MR platform will provide real-time access to support and training, better utilising personnel and digital assets backed up by specialist advice, both deployed and across the Defence Support Network, enabling operational equipment return to service more rapidly. The project would be phased to deliver benefits in the short term on non-secret applications, evolving to provide an encrypted platform that can be hosted and deployed within secure defence networks enabling defence equipment data and information to be shared and utilised effectively.